SpacE weather REsearch Network (SEREN) - securing UK space weather capabilities

Potential impact
The over-arching aim of this project is to develop better links between research on space weather and the needs of industry and governmental groups that have to handle the adverse impacts of space weather - and thereby stimulate and promote research that will improve the ability of those groups to handle those impacts. Thus the beneficiaries include:

1. Commercial organisations that operate technological systems at risk from space weather. There is growing awareness that many business operations may be affected by space weather. Thus companies will benefit from stimulation of research that quantifies these effects and identifies where space weather knowledge can significantly improve business processes. Key beneficiaries for such impact are high-volume businesses where small improvements can have high financial return (e.g. power grids) and businesses with high-value products that need to be protected from adverse impacts (e.g. magnetic surveys).

2. Some of these commercial organisations operate critical national infrastructures such as the National Grid, the civil aviation system and satellite communication services. These need to be protected from severe space weather, as recognised in the 2012 National Risk Register. Thus the benefits of this project will be space weather support for (a) wider national activities that address the resilience of those infrastructures - and (b) UK participation in EU and international efforts to improve resilience of critical infrastructures. It will benefit government policy makers by stimulating the generation of new peer-reviewed scientific evidence that can guide policy decisions, e.g. better specification of extreme space weather conditions.

3. Many public sector activities are affected by space weather, e.g. communication, navigation and surveillance systems used by the military and security services. Both operators and policy-makers will benefit from this project through a better awareness of the limitations that space weather imposes on those systems and by encouraging research that can help users mitigate and manage those limitations.

4. The wider public will benefit from the more balanced reporting of space weather that we seek to promote. We already have examples of people being scared by current media hype - and reassured by good public engagement from space weather experts. We will continue that work and promote best practice in the reporting of space weather.

The benefits from this project will include both short-, medium- and long-term elements. In the short-term the major benefit will be increased awareness of space weather amongst beneficiaries and, perhaps, the adoption of better procedures for handling space weather problems, e.g. the proposed workshop will enable beneficiaries to know which scientists can provide timely advice when they encounter problems or wish to plan for future risks. The medium-term element will be the stimulation of research projects. The proposed workshops will enable researchers and beneficiaries to identify where new science can improve the understanding and mitigation of space weather problems. Thus an outcome of this project will be the submission of research proposals to study that new science, with some support (e.g. data and advice) from beneficiaries. We hope to see a good number of these proposals, with some funded and underway by the end of this project. The long-term benefit will the establishment of a UK space weather centre that will be a focus through which researchers and beneficiaries can come together to explore future space weather problems, e.g. arising through deployment of new technologies and services.